Modelling Human Brain Development

The neural network of the human brain is arguably the most complex biological pattern; however, the mechanisms forming such neural systems are unclear. Neural systems show structurally emergent properties in terms of their topology and functionally emergent properties concerning information processing. Structural properties are the rise of modular and hierarchical connectivity, of long-distance connections, and of highly connected nodes. Functional properties are the distribution and integration of information, the formation of specialized modules dealing with different tasks, and a rapid reaction time due to parallel processing.

Recent advances in neuroimaging, using diffusion tensor imaging, allow us to observe how the human brain network differs over ages ranging from the embryonic to the adult stage (age of 20 years). This project will analyse how the human brain network arises during development by combining data analysis with simulations of brain development. Objectives are to develop a simulation of human brain development, to analyse network features of human brains at different developmental stages, and to compare simulations with real data to discover the underlying mechanisms for brain network development. Simulations are crucial to study the role of different developmental parameters on the final brain network as well as on intermediate networks during development. Understanding how parameters lead to (adult) network features will help to evaluate the contribution of these parameters to healthy and pathological development. Once understanding the time course of development, we should also be able to predict the probabilities of future stages of development. This will be crucial for giving a prognosis for the progression of developmental diseases. In addition to understanding the formation of human cognitive systems, these results will inform the design and update of artificial information processing systems.

Identifying these key developmental mechanisms will greatly improve our understanding of emergence in biological systems. In addition, it might lead to several predictions about the rise of brain disorders such as schizophrenia, epilepsy, and autism that often originate during development and are linked to changes in hub organization. Beyond biological pattern formation, such 'algorithms' for human brain development could inform us how to build artificial intelligent systems. Rather than constructing artificial brains in a top-down manner, applying identified mechanisms for neural network development will allow the emergence of intelligent information processing systems leading to systems that are more adaptable. In summary, the formation of human brains is a fundamental question that touches on the emergence of natural and man-made information processing systems.

Potential impact
This work could lead to insights into the normal and pathological development of the human brain. We will publish the results in experimental and clinical journals to ensure that they are visible to practitioners in the field. The articles will also be open-access so that researchers from both areas, computing and the life sciences, will be able to see the results. We will discuss clinical applications of this information with Dr Jonathan Richardson who is leader of the psychiatry health informatics group in the UK. In particular, we will evaluate whether we can release our software as a clinical tool for evaluating patients or at-risk subjects for developmental brain disorders. Subjects with high-risk include children and young adults with relatives who suffered from developmental brain disorders (e.g. schizophrenia). We are aware of the legal and administrative procedures for using software within the NHS and were already in contact with Clarity Informatics, a Newcastle company providing data analysis solutions for the UK healthcare system.

This project might also inform the design of technical communication and information processing systems. We will therefore discuss applications with our partners in the IT industry. In particular, we will use our existing links with Dr Kozloski (IBM T.J. Watson Research Center, New York) and Prof Steve Furber (developer of ARM and SpiNNaker architecture, Manchester University). As part of this project, I will schedule meetings with these individuals to develop partnerships for future joint research. However, we are also open to new collaborations with the ICT industry. For example, the School of Computing Science has existing links with Microsoft and BT that might lead to further applications in the ICT industry. Next steps could be a CASE PhD studentship with these companies.

A specific application is to use the knowledge of design principles of human brains to improve the design of the SpiNNaker neurochip developed in the UK. Currently, communication between nodes is a potential bottleneck for larger numbers of network nodes. However, the hierarchical modular organisation of the brain shows principles that reduce the number of processing steps and the amount of energy that is needed (Kaiser & Hilgetag, PLoS Computational Biology, 2006). This collaboration might therefore breach the current limits for designing large-scale artificial information processing systems.

Linking brain connectivity studies with ICT applications is also evident in my previous work: comparing the architecture of computers and brains (Kaiser, Phil Trans Roy Soc A, 2007), transferring network analysis routines to predictions of drug targets (EPSRC CASE studentship with e-Therapeutics), and using ideas from brain organization on wireless communication networks (Brust et al., IEEE Intl Conf. on Communication, 2012).

Results will, wherever possible, be published in open-access journals. In addition, reprints will be available on my website (www.biological-networks.org/) and within the arxiv.org pre-print server. Software developed through this project will be available on my website but also in standard repositories of the field (NITRC, INCF Software database, SourceFourge). I will also disseminate results through national and international meetings. Reaching both industry and academia, I will use mailing lists and meetings of the UK INCF Neuroinformatics node to present outcomes of this research.

As in the past with BBC Radio and U.S. News, I will reach general audiences through press releases, newspaper reports, and radio interviews. I will also give public lectures about the results, for example within Newcastle SciScreen and the 2013 British Science Association Festival at Newcastle. I have attended workshops on public engagement and media relations in the past and will work more actively with the media to reach the general public.